University of Huddersfield and LCF Law Limited

To deliver improved service re-design enabling the management team to achieve its ambitious profitability targets. To identify systems thinking and developing bespoke learning solutions through ‘value optimisation’.